Academic Centre of Excellence in Cyber Security Research - Imperial College London

The Imperial College Centre of Excellence in Cyber Security Research focuses on the engineering and design of secure and resilient software systems, addressing security issues both early in the design cycle through formal analysis and verification, and during its operation through maintenance and system adaptation. Broadly, we group the activities of the centre in research themes that concern:

i) Security Analysis and System Verification covering High Assurance Software, Static and Dynamic Analysis of Products and Systems, Software Engineering Techniques, Provable Security, and Formal Methods

ii) Operational Systems and Information Assurance covering Access Control, Privacy, Intrusion and Anomaly Detection, Intrusion Tolerance Techniques, Data Centric Security, Recovery Techniques, Real-Time Situational Awareness, Trust and Risk, and Key management.

The themes are applied in a variety of contexts, from embedded sensing systems such as body area networks for healthcare, through infrastructure monitoring, unmanned autonomous systems, operating systems, middleware and large scale distributed systems architectures to web-based and cloud computing environments.

Potential impact
The impact of this project will be in terms of:

a) promoting the Centre's capability and research achievements to a large number of industry and government organisations thereby increasing the adoption of the latest research results towards the design and engineering of secure software systems.

b) enhancing the research agenda of the the Centre by enabling new collaborations and bringing the latest practical challenges from the broader cyber security efforts to the attention of researchers within the Centre.

c) improving research results towards more comprehensive cyber security solutions by leveraging complementarity and enhancing collaborations with other centres of excellence.

d) improving better communication and understanding of the cyber security challenges to a broader audience.